Queer care ethics: the role of queer worldmaking in strengthening food futures

How can queer theory and praxis expand upon existing understandings of networks of care, and how can this inform pathways to strengthen future food systems in an urban context?